Flood and Coastal Erosion Risk Management Network FCERM_Net

Flooding is now a major problem worldwide. Recognition of this resulted in funders of flood risk management in the UK pooling resources to jointly fund the Flood Risk Management Research Consortium (FRMRC), from 2004 until 2012. The consortium was charged with establishing a programme of high quality science to enhance understanding of flooding and improve society's ability to reduce flood risk. This initiative enabled the agencies responsible for FCERM in the UK to actively engage with the university research community in a manner that facilitated the successful uptake of improved scientific and engineering techniques in support of flood risk management practice. In anticipation of the end of FRMRC the Living with Environmental Change (LWEC) Partnership developed and published its UK Flood and Coastal Erosion Risk Management Strategy in 2011. To provide investment in this strategy the EPSRC held an "Innovative Solutions to Flood Risk" sandpit. The outcome of which was the award of three new grants supporting innovation in flood risk management. The purpose of the Flood and Coastal Erosion Risk Management Network (FCERM_Net) is to support the LWEC strategy by providing a co-ordinating activity for the EPSRC investment through the facilitation of interaction between the research and user communities to aid the translation and uptake of the research, identifying emerging research gaps and encouraging the development of new research proposals to bridge these gaps.

Potential impact
There is a clear mapping from the aims and objectives of the current portfolio of EPSRC flood and coastal erosion sandpit grants and research priorities identified in the LWEC UK Flood and Coastal Erosion Risk Management Research Strategy. An important role of the Network is therefore to maintain this "line of sight" from the planned research to the needs of the research users. This will be achieved through the co-ordination of knowledge exchange and dissemination activities that add value to those planned by the individual investigators. For example, (i) the website, bi-annual newsletter and news items in selected professional newsletters will raise general awareness of the research, (ii) themed technical meetings, webinars and fact sheets will provide technical detail of the relevance of the research to research users, and, (iii) the participation of EA/Defra Theme Advisory Groups (covering England and Wales) and the Centre for Expertise in Waters (covering Scotland). The involvement of these organisations in Network steering and meetings will facilitate the identification of research topics that have achieved sufficient level of maturity to justify further development to proof of concept stage prior to implementation in practice. Additionally, the reports to be authored following each Assembly will be designed to advise research users on progress towards these objectives and allow forward planning of any follow on work they will be required to undertake to translate the research outcomes into usable products and tools.